Superconducting coherent structures for next generation quantum technology

In this project superconducting coherent weak links will be investigated and developed to realize transmon qubits, single flux quantum electronics and parametric amplifiers with improved performances for next generation quantum technology.